Evaluating Nature-Based Solutions to Schistosomiasis Designed by the Rice-Farming Communities of Manombo, Madagascar

Schistosomiasis affects 250 million people, with 90% of infections occurring in Africa. Infections are caused when aquatic, microscopic worms burrow through skin and settle in the blood vessels, leading to organ damage, stunting, and death. Schistosomiasis makes visible the interconnectedness of life, because schistosomes cannot operate alone: they must pass through aquatic snails, which in turn require floating vegetation for shelter and phytoplankton to graze. Transmission zones require suitable habitats for intermediate host snails. Over the past century, governments have tackled schistosomiasis through mass administrations of praziquantel augmented with chemical molluscicides in water bodies. Yet, these methods are insufficient. Most treated patients become reinfected through water contact. Molluscicides are difficult to obtain, and they poison invertebrates, amphibians, and fishes that farmers depend on for supplemental nutrition. In its 2030 target to eliminate schistosomiasis as a public health problem, the WHO highlights a critical need for novel snail control interventions.

Schistosomiasis-impacted communities are experts in their environment and may be the source of successful novel interventions. Thirty-one rainforest communities in southeastern Madagascar work alongside a local non-profit organization to design One Health solutions for human and ecosystem health. Since 2019, they have conducted reforestation along waterways and increased irrigated rice production through training in "system of rice intensification" (SRI) techniques. These communities have designed and will soon implement integrated rice-fish cultivation to improve food security and reduce deforestation. This PhD project aims to evaluate the impact of community-led reforestation, SRI rice farming, and integrated rice-fish cultivation on snail habitat necessary for schistosomiasis transmission. This multidisciplinary PhD touches on all three OneZoo CDT themes, with a focus on a) disease preparedness by using remote sensing for environmental monitoring of snail habitats, b) diseases transmission by studying the effects of environmental change, and c) disease control by highlighting the effects of changing land use such as deforestation, reforestation, and alternate wetting and drying of rice fields. Depending on funding, this study will evaluate multiple outcomes: forest cover; rice and fish yields; household food security and income; snail populations and infectivity; and schistosomiasis prevalence. The results have potential to influence snail control policy with co-benefits for rice yields, protein production, and forest protection.